An improved measurement of the electron electric dipole moment using YbF molecules.

We have developed a method to measure the shape of the electron by carefully studying how it behaves when it is placed in an electric field. Each electron that we study is part of a molecule (ytterbium fluoride), which amplifies the applied electric field and also serves as an anchor so that the electron is not swept away by the field. We use lasers and radiofrequency fields to prepare the electron's spin in a particular direction. The electric field causes this spin direction to rotate by an amount that depends on the electron's shape, and we measure this angle of rotation. We have recently made the most sensitive measurement of the electron's shape and we now plan to exploit our method to improve the precision of the measurement by a factor of 20.

This atomic physics experiment will provide important new information about the fundamental laws of physics that describe sub-atomic particles. We also hope to shed some light on one of the biggest mysteries in physics: why there is so much more matter than antimatter in the universe.

The best theory of particle physics at the moment, the Standard Model, predicts the behaviour of sub-atomic particles with amazing accuracy, but it is obviously incomplete. For instance, it doesn't include the effects of gravity, it can't explain why the different forces of nature have such widely differing strengths, and it can't reproduce the observed matter/antimatter asymmetry. Physicists have proposed many ideas to extend the Standard Model, but we don't know which, if any, of these proposed theories is the right one.

Our measurement of the electron's shape can help sort this out, because the different proposed theories predict different shapes. By increasing the accuracy of our measurement, we can test these theories. One of the favourite theoretical ideas is called supersymmetry. Our recent measurement has already ruled out some versions of this theory. With the planned improvement, our new measurement will either rule out most versions of supersymmetry, or will provide some evidence that supersymmetry is correct.

Physicists think that the universe started with the big bang, which should have created equal amounts of matter and antimatter, yet today we only see tiny amounts of antimatter, coming from unusual things like cosmic rays and radioactive decay. This is a puzzle because it implies an asymmetry between the laws governing matter and antimatter that is not in the Standard Model. Our measurement is relevant because the shape of the electron is extremely sensitive to such an asymmetry. Even a tiny difference would distort the shape significantly, so our measurement may help to solve this mystery about the evolution of the early universe.

Potential impact
WHO WILL BENEFIT FROM THIS RESEARCH?
A. Academic beneficiaries (see "academic beneficiaries" section)

B. Commercial beneficiaries. It is likely that future commercial devices based on the quantum control of molecules will benefit from this research.

C. General Public.

HOW WILL THEY BENEFIT?
A. The academics will benefit from understanding more deeply how the laws of physics operate at energies above 1TeV and how they affect the evolution of the early universe through the matter/antimatter asymmetry. Those using molecules for metrology and high-precision studies will benefit from our learning how to make more intense molecular sources and how to control them better. Chemists seeking improved control and understanding of elementary reactions can also benefit from our source development and from our understanding of quantum coherence and control over single quantum levels.

B. It is likely that future devices will be based on quantum control of cold molecules. Molecular clocks are one obvious example. Even though these may not use the particular molecular species that we use here, the techniques that we develop and the physicists whom we train will provide valuable input for the future needs of industry in this area of molecular quantum devices.

C. The general public will benefit from our efforts to explain what we are doing and why. Many people are intrigued and excited by tabletop experiments such as this, which answer deep scientific questions. Public engagement of this sort encourages political support for science and that in turn generates a society with scientific competence.